Pottery use by late Foragers and early Farmers in the Baltic

Whilst shapes, styles and decorations of prehistoric pots have been intensively studied by generations of archaeologists, what pots were actually used for has received much less attention, as until recently it has been extremely difficult to determine the original contents of ceramic vessels. However, using a combination of high-resolution chemical and isotopic methods, traces of foodstuffs and other products either absorbed into the ceramic fabric or preserved as visible surface deposits (sometimes called 'food crusts') can now be detected after thousands of years.\n\nWe propose to apply these techniques to a large number of prehistoric pots from Northern Germany and Denmark to examine the changing uses of pottery in the Baltic region during the 4th and 5th Millennia BC. This period is particularly important, as it is when the whole of Northern Europe witnessed massive economic, social and ideological changes, often directly associated with the arrival of agriculture and pastoralism. In particular, we will examine how changes in the use of pots and the introduction of new forms of pottery relate to these economic changes. This will provide a more detailed understanding of the persistence of undomesticated resources into the Neolithic, the rate and completeness of the transition to agriculture and will provide new insights into certain economic activities, such as dairying, which are not easily detectable using other methods.\n\n